Newcastle University and Precision Decisions Limited

To generate applications and web-based tools to convert raw spatial agronomic data into coherent spatial agronomic information to better serve the UK precision agriculture community.